For actIve disTribution NEtworks in Smart gridS (FITNESS)

FITNESS is a Doctoral Network at the intersection of electric power
distribution networks optimization, electricity markets,
communications, and control systems. The project will develop new
methodologies for active distribution networks services in the era of
smart grids. FITNESS is the first training network dedicated to this challenge and
involves 5 Beneficiaries and 5 Associated Partners from 7 EU countries,
guaranteeing a pan-European approach in a multi-sectoral context
(universities, research centres, and
SMEs).
FITNESS will train a new generation of scientific professionals who can
transition between disciplines and between the public and private
sectors based on (i) Recruited Researcher (RR) projects; (ii) courses
and workshops, with the emphasis on hands-on,
collaborative learning and attention to transferable skills; (iii)
mobility, knowledge transfer, all within a training network that
includes some of Europe's finest researchers.